Investigating the mechanisms of structural plasticity in mouse visual cortex in vivo using chronic two-proton imaging

Technical abstract
Circuits in the brain have the ability to adapt to novel experiences and environments. These changes are facilitated through a combination of functional plasticity, such as long-term potentiation (LTP) and long-term depression (LTD), and structural changes, such as the addition or subtraction of boutons and spines, the putative pre- and postsynaptic components of the synapse. While both aspects of plasticity are important, the study of long-term structural plasticity in vivo has only recently become feasible with the advent of two-photon microscopy. In this proposal, I outline a series of experiments that investigate the mechanisms of structural plasticity using chronic in vivo two-photon and intrinsic signal imaging techniques in combination with molecular tools. Previously, we developed a retinal lesion paradigm in mice that induces massive functional and structural plasticity in both excitatory and inhibitory cortical neurons. Because the plasticity occurs in the visual cortex, optical imaging and/or electrophysiology in combination with visual stimulation can be used to measure the degree of functional plasticity. I will utilize this paradigm as a tool to investigate the mechanisms that drive structural changes at the single cell level. In the first set of experiments, I will investigate the degree to which activity drives structural plasticity (as suggested by in vitro experiments, as well as my own data). Using molecular tools, such as the genetically encoded calcium indicator TN-XXL, which allows for the chronic measurement of structural and functional dynamics in a single cell, I will measure the functional and structural changes that occur after the retinal lesion plasticity paradigm. Then, using channel rhodopsin 2, a light-gated algal channel that reliably generates action potentials when stimulated with blue light, I will stimulate cells in control animals with the previously measured activity patterns to determine the degree to which activity drives structural plasticity. In a second set of experiments, I will investigate the role of molecular signaling in structural plasticity. I will first investigate the role of Otx2, a molecule known to be important in functional plasticity, using Otx2 knock-out mice. Using the same molecular tools described above, I will determine the degree to which structural plasticity is altered in these transgenic mice. In the long term, after characterizing mechanisms of structural plasticity, I plan to investigate which of these mechanisms are deficient in disease states with altered structural dynamics, such as Fragile X syndrome and Alzheimer’s disease.